Co-produced cHaracterisation of AffecTive Thoughts in agEing and dementia Research: CHATTER

CHATTER will co-develop a novel, ethical, reliable and valid artificial intelligence/natural language processing (AI/NLP)-based pipeline to characterise internal thoughts, and determine which thought properties are related to age-related health. CHATTER’s success requires strategic integration of expertise from psychology, psychiatry and psycholinguistics (MRC/ESRC remit), computer science and statistics (EPSRC remit), along with peer researchers’ lived experiences of ageing and mental illness to ensure real-world authenticity.
Context
Over 25% of older adults in the UK have a mental or neurological disorder, and our ageing population means rising rates of mental illness and dementia are placing increasing strain on the NHS. We urgently need to identify modifiable factors that impact age-related health and dementia risk to guide early, scalable interventions for support and prevention.

Challenges
Thinking styles (e.g. worry, mindfulness) impact risk of developing these disorders and their course, yet despite the dynamic nature of thoughts, static measures using retrospective recall or labour- and time-intensive manual assessment still prevail. Difficulties in reliably and efficiently categorising properties of these thoughts (e.g., their frequency, sentiment/valence, orientation) at scale have hindered progress in determining their precise relationships with age-related health. Advances in AI/NLP offer a promising approach yet have predominantly tackled written text in unrelated research areas. Internally-focused expression (stream of consciousness) requires processing long-form, unstructured text that can represent discontiguous yet conceptually linked thoughts, which may represent, for example ‘worry’. Characterising verbalized thoughts requires development of novel knowledge graphs (semi-structured representations of thought properties) and sophisticated modelling techniques to capture relationships between thoughts and link them with health outcomes.

We need to know a) how to integrate diverse disciplines and knowledge systems to co-develop a knowledge graph that objectively and efficiently characterises thought properties, b) whether a co-developed knowledge graph can be used to construct an AI/NLP pipeline that reliably and validly categorises thought properties, and c) which derived thought properties are associated with age-related cognitive, mental, and brain health.

Aims
Our ambition is to found a new interdisciplinary field of computational thought research by integrating diverse knowledge systems to develop validated AI/NLP tools to galvanise collaboration across disciplines and domains. CHATTER is the first step towards this ambition. Interdisciplinary co-production principles are embedded in CHATTER’s creation and approach, and will enable us to leverage and integrate our expertise in psychology, psychiatry, psycholinguistics, lived-experiences, computer science, and statistics to:

Aim 1: Co-develop a knowledge graph, ThoughtNet, to enable construction of an automated, AI/NLP pipeline to objectively and efficiently categorise thought properties.

Aim 2: Compare our AI/NLP pipeline with traditional manual methods to determine reliability, consistency and validity.

Aim 3: Construct Bayesian models to identify thought properties associated with age-related cognitive, mental and brain health.

Potential Application and Benefits
CHATTER will generate foundational knowledge on effective interdisciplinary approaches to integrate diverse knowledge systems. It will provide novel AI/NLP approaches that could be applied to interaction with spoken AI systems (e.g., Siri/Alexa), new thought-based knowledge for Bayesian priors, scalable tools to understand and support age-related health and dementia-risk in diverse populations, and capacity-building through upskilling of peer researchers. Further, CHATTER will catalyse a new integrative field of computational thought research, applicable across health challenges, by recognising and classifying thoughts at scale using AI, and analysing them in statistically sound ways to achieve better health outcomes. Such solutions are urgently needed to support mental and neurological health.